Integrated Computational-Experimental Study of Microstructurally Short Crack Propagation in AA7xxx alloys

New generation 7xxx series Al alloys are commonly used material in aircraft structural applications due to their high specific strength and low production costs. However, these alloys exhibit an increased susceptibility environmentally assisted cracking (EAC) which needs to be better understood. The EAC performance of these alloys is thus an area of growing concern for the aerospace industry.

The critical early stages of EAC is currently poorly understood with little published data. This project will thus aim to improve understanding of the initiation of cracks and specifically how microstructurally-short cracks grow, and their transition to a viable long crack which may go on to cause failure. During the short-crack phase, growth is dominated by the specific crack-front geometry and microstructural interactions, such as neighbouring cracks and grain boundaries. However, existing models for short-crack driving forces neglect these details and are thus limited in their predictive capability.

The aim of this project is to refine the existing crack growth models, by considering the spatially-resolved crack-front geometry and microstructural interactions. Temporally and spatially resolved 3D X-ray computed tomography (CT) data of crack propagation from state-of-the-art in-situ testing will be directly imported into FE simulations to obtain the crack tip stress field and a local description of crack-front driving forces. The objective is to complement existing global crack-propagation models with local microstructural detail. This will provide insight into why some cracks propagate to form long cracks whilst other cracks arrest whilst they are still small, and why in some cases the growth of arrested cracks restarts.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum